Edge Hill University and Panaz Limited KTP 2022_2023 R1

To develop novel approaches for embedding 'white-space' data analysis capabilities to drive competitiveness in the UK and international upholstery fabrics market.